A bioarchaeological examination of the impact of early life stress on later health outcomes using procrustean assessment of dental fluctuating asymmet

A bioarchaeological examination of the impact of early life stress on later health outcomes using procrustean assessment of dental fluctuating asymmetry.